Overcoming barriers for Muller stem cell transplantation to repair and regenerate retinal function

Stem cells have the remarkable ability to develop into different cell types in the body during life, acting as a type of repair system to replenish damaged cells. Until recently, stem cells capable of repairing the light sensitive tissue at the back of the human eye were thought not to exist. This project involves the study of newly discovered cells that have the potential to become nerve cells in the eye and to restore vision. These cells, known as Müller stem cells, have the advantage of being derived from adult human tissues and not from embryos. It may therefore be possible to take cells from a person who has damaged eyesight, grow them in the laboratory and then deliver them back to the same individual with the hope of repairing the damage and restoring sight.

The proposed experiments in the laboratory will help us to understand how to optimize the growth of these cells for clinical transplantation, and to develop them into nerve cells that provide eyesight. Using a rodent model of eye disease, we hope to discover the best way of delivering cells, in order to replenish damaged cells responsible for visual functions.

The ultimate goal is to use these techniques to develop a similar strategy for humans who have lost vision due to damage to sight sensing cells.

Technical abstract
This research involves the study of adult human retinal stem cells which have the potential to be developed into feasible human treatments, through autologous transplantation procedures.

The work will involve in vitro studies to develop strategies to culture Müller stem cells from small fragments of retinal tissue routinely removed during surgery for complications of retinal detachment. The stem cell nature of the isolated Müller cells will be confirmed by their genotypic and phenotypic characteristics and for their ability to differentiate into adult retinal neurons. Differentiation into neurons will be achieved by variations in culture conditions such as presence of various extracellular matrix proteins and growth factors. Genotypic and phenotypic characteristics of neurally differentiated cells will be investigated using various cell and molecular biology techniques including immuno-cytochemistry, western blotting and RT-PCR techniques.

Experimental work with animal models of retinal degeneration will aim to optimise the microenvironment, and promote migration and integration of transplanted adult retinal stem cells within the host retina. The investigation will involve enzymatic modification of the extracellular matrix and local control of the microglial response in order to create a permissive environment that would facilitate stem cell migration and functional integration. Strategies will be employed to overcome natural barriers to effective stem cell delivery. Additional in vivo studies will investigate whether neural differentiation prior to transplantation is a requirement for optimal cell migration and integration of grafted cells into degenerated retina.

To identify whether cells that have migrated and integrated into the retina are able to restore visual function, studies will be designed to investigate the functional integration of the transplanted cells using cortical imaging spectroscopy. This technique will quantitatively measure brain activity in response to visual stimuli. Visual stimuli will be produced using a calibrated monitor to display flicker and grating patterns. Electrophysiological recordings of the cortex will be compared with non-transplanted animals at similar stages of degeneration prior to and after transplantation.

The key goal is to determine the optimum conditions, both in terms of the cellular environment and state of stem cell differentiation, for migration, integration and long term functional survival of transplanted cells within the degenerated host retina. We expect that these studies will provide sufficient basis for development of Müller stem cell therapies to treat human retinal disease.